Truly Reclaimed Wood29

This project involves a feasibility study to assess the potential of developing an assurance scheme to encourage the greater use of the reclaimed wood. This scheme is provisionally called ‘The Truly Reclaimed Wood Scheme’. This will be undertaken by working with the suppliers of reclaimed wood, waste producers - demolition, reclamation yards and the end users, clients and specifiers, particularly in the retail and hospitality sectors. The impact, benefits, practicalities and desirability for such a scheme will be explored. A panel of enthusiasts will be set up and pilots will be undertaken with these to understand the practicalities of implementing the proposed scheme. The project team of Salvo, representing the reclamation industry and BRE, representing the construction industry will work with Grown In Britain, by transferring their knowledge and insight in changing supply chains and market places helping to shape the business model.